Galactic dynamics and computational methods

Initial project: find examples of biorthogonal basis sets (extending the work of Clutton-Brock 1972/1973), that are useful for efficiently representing the gravitational fields and density profiles of galaxies.

Subsequent projects: work in the general area of galactic dynamics.